Extending working lives - health and well being implications and facilitators

Summary

The key focus of this international and interdisciplinary programme of research is to provide insights into how to promote longer and healthier working lives which are resilient to the pressures of globalised, intensified and highly competitive labour markets. The study is divided into four work strands which examine macro, meso and micro levels and are unified by a focus on the maintenance of health and well being among older workers.

WP1 investigates recent and planned international policy responses to ageing workforce issues. This strand of research will identify measures taken in relation to both the demand and supply side, and explore the rationale and trade-off decisions taken by policy makers. The implications of particular reform paths for different social groups will be examined. Also of interest is the extent to which welfare regime/varieties of capitalism typologies remain relevant in terms of the priorities and policies pursued and how policymakers articulate ageing worker issues and solutions.

Work package 2 investigates the health and well being implications of longer working lives for different socio-economic groups, comparing health and well being outcomes among those 'retiring' compared with those remaining employed at older ages. Econometric analysis of several international panel datasets will be used to model impacts. In addition, a qualitative longitudinal study of individuals, followed for 3 years as they make the transition from employment to retirement, will be undertaken. A sample of 140 individuals in the UK, US and Italy will be selected. The qualitative strand of the research will shed light on the quantitative findings and indicate the mechanisms by which health outcomes may vary for different social groups in different cultural contexts, tracking changes in a wide range of health related behaviours over the transitional period.

Work package 3 focuses on the workplace to investigate workplace policies and practices which may be associated with perecptions of work strain, well being and satisfaction, exploring how and whether impacts differ among different age groups and whether particular practices may therefore impede or promote extended working lives.

WP 4 aims to understand the operation of older worker labour markets (OWLMs) (including changing jobs, changing hours of work and employment re-entry following a period of retirement/unemployment/inactivity). The study will investigate whether, how and why OWLMs differ in different national contexts and examine the implications of different OWLMs for (a) different social groups in terms of opportunities and job quality (b) competition between young and older workers (c) employment duration and (d) ability to adequately prepare financially for 'retirement'.

As an interdisciplinary study, the research will promote the cross fertilisation of ideas and approaches from economists, gerontologists, psychologists, sociologists and health experts all of whom bring distinctive perspectives to bear. The study will adopt and develop broad theoretical frameworks to explore the issues of interest.

Potential impact
Impact summary
The research is expected to generate far-reaching impacts and learning of benefit to: individuals; employers; government and other policy makers; and academics. The study will contribute towards evidence based policy-making and will influence public policies and legislation at a national and international level. The potential challenges associated with an ageing workforce are global in reach and the research is designed to ensure lessons are learned from an international perspective.

As an interdisciplinary study, the research will promote the cross fertilisation of ideas and approaches as economists, psychologists and sociologists all bring distinctive perspectives to bear. The study will provide clear, evidence based recommendations for a range of stakeholders, meaningful for individuals, health professionals, employers and policy makers.

Older Workers: Above all, the study aims to benefit the ageing workforce by: promoting understanding of the health/well being risks associated with extending working lives; identifying the factors which can enhance adaptation, resilience and maintenance of job quality at older ages (and conversely identify which groups require targeted support and the nature of support needed); and identifying the factors, resources and contexts associated with positive health related behaviour over the transitional period from work to 'retirement'.

Employers: The study will identify the range of management practices and workplace conditions which may be associated with reduced well being and heightened work strain at older ages. It will also highlight which policies and practices enhance well being or mitigate adverse effects of other aspects of working life. Improved understanding of the barriers and facilitators to longer working lives will enable employers to improve their age management strategies or modify their organisational culture and practices.

Government and other policymakers: Ultimately the research aims to improve understanding of the range of supply and demand side policies which promote extended working life opportunities while also promoting quality of life, health and well being. Implications of different policy strategies will be highlighted. The research will therefore be of considerable interest to policymakers in the UK, in relation to both the 'extending working life' and the 'health, work and well being strategy (HWWB)' agenda. The findings will therefore inform policy development. International policymakers including, for example, the European Agency for Safety and Health at Work (EASHW), Eurofound and other agencies which have been promoting the need for better 'age management' in the workplace will also benefit from the study.

Charitable and voluntary groups: A range of groups, agencies and organisations provide support for older workers, campaigning for their rights, assisting the unemployed, helping those in transition periods, providing careers advice etc. These groups will be targeted for dissemination purposes to ensure study findings relating to opportunities in the labour market, health risks and good employer practice are taken on board and, where appropriate, acted upon.

In addition to targeted, well designed resources tailored to a broad range of stakeholders, more traditional dissemination activities will also be pursued, including international events; press activity; policy bulletins; conference attendance; and publications in leading journals. A web page dedicated to the programme of research will also be developed and updated on a regular basis to provide information on events and findings as they emerge. The project will be further supported by the The Age and Employment Network (TAEN) which has an integral role within the study. TAEN have a strong track record in promoting learning for older people, stakeholders, businesses, policy makers and the academic community.